Digital Timber for Affordable Housing

This research explores how engineered timber, already the most sustainable way of building, and a natural material that stores carbon in its cells as it grows, can improve the way we live through the design of sustainable, adaptable and flexible interiors for future living.